Organic Engineering Solutions Innovation Application

Organic Engineering Solutions Limited would like to introduce onto the market our innovative primary product, Bio-Nutrient. To be used as a nutrient enhancer in all areas of horticulture and agriculture such as; nutrient mobilisation, activation of microbial activity, soil remediation and improvement in both organic and inorganic sectors. Through OESL's own trial periods and on the advice of top farmers, we know we have been lucky enough to discover such an exciting and valuable product. The next step for us is to exploit this opportunity and ensure we carry out all correct procedures to give Bio-Nutrient to the best possible chance of succeeding on the agricultural market. This is why we would benefit so greatly from the help of external experts who can advise us and help us to understand the underpinning science behind Bio-Nutrient.